Development of an Autonomous & Intelligent Supply Chain Overall Resource Effectiveness (SCORE) tool for improving resource usage efficiency & reducing waste production in food and drink supply chains

The project aim is to develop, for the food & drink sector, innovative technology that provides greatly enhanced resource usage efficiency & reduction in waste production both within individual food & drink companies but also across their supply chains. The Supply Chain Overall Resource Effectiveness (SCORE) system developed will extend existing performance improvement systems by greatly extending the range of performance metrics able to measure levels of resource usage inefficiency & waste production. SCORE will also add critical capability for identifying & permanently resolving root causes of resource usage inefficiency & waste production and enable prediction of emerging negative trends & sudden adverse changes. Innovative technology developed will develop advanced modelling capability for determining the precedence & causal relationships between individual SCORE metrics and use of these relationships to build simulation models for trend prediction & root cause analysis. Overseeing SCORE will be an autonomous decision system that selects optimum solutions for emerging & sudden resource efficiency and waste production issues.